Geometric group theory

Geometric group theory is the study of infinite discrete groups via their actions on metric spaces. It has strong links to various other areas of pure mathematics, especially low-dimensional topology. Ms Isakovic will conduct research on open questions in geometric group theory.